Examining how, when, and why classification systems develop using a multidisciplinary approach

This project investigates how, when, and why classification systems that categorise people according to race and/or ethnicity emerge, evolve, are used, and have certain outcomes. Existing literature on classification systems tends to focus on theories of knowledge, power, and key operational features of systems, or wider historical events in which classification systems are used. Using these existing literature bodies, the current project observes the life cycle of classification systems in historical cases that are selected for their differences and the extreme nature of their consequences. An initial qualitative analysis maps how technological development impacted system development and operation in these historical cases. Then, sentiment analysis is applied to primary textual data from one historical case to see how actors' sentiments and discourses vary through classification system emergence and evolution. This macro-level work is accompanied by a survey to assess micro-level classifications looking at social media and the impacts of nationality and refugee status on people's responses to hate comments. The multidisciplinary approach used relies on historical and social science analyses and methods from computer and mathematical sciences. This approach offers a unique investigation of classification system life cycles, therefore improving understanding of systems that use AI today and at a practical level, making challenging categories easier.